Transgenic tools for the site specific insertion of large genomic transgenes via the PhiC31 integrase

Transgenic technology allows scientists to probe gene function and to assess the contribution of specific genes to a particular physiological process through the generation of strains of genetically modified mice which carry extra copies of a particular gene of interest. This technology also allows models of human genetic disease and variation to be established and investigated by introducing equivalent human mutations into the mouse. These models can be used to investigate the underlying cause of the disease process and to trial therapeutic and diagnostic approaches. The publication of the human genome sequence and recent genome-wide association studies have identified many genes and mutations whose function has not yet been ascertained, thus it is expected that the use of genetically modified mice will increase dramatically over the coming years to address these challenges. Despite the power of this technology, the current methodologies in use have rather significant shortcomings which make the technology rather unpredictable. Consequently, a large amount of work, financial resources and animal studies are required for the generation and analysis of a genetic model. Frequently this lack of predictability is due to two common weaknesses: Firstly, the genetic material introduced into the mouse is frequently an artificial version of the gene, deficient in potentially many regulatory domains. Consequently the transgene expression which results in the mouse does very accurately reflect the real physiological situation. Secondly, the genetic material being added to the mouse enters the mouse chromosomes completely at random and can cause damage and frequently results in disregulation of the genetic material. Once again the transgene expression is not really physiologically relevant in this case. The lack of predictability means that it is very challenging to draw conclusions from transgenic models and multiple redundant strains must be generated and analysed. Furthermore, using this conventional technology, it is difficult to compare different strains of mice carrying similar transgenes with different mutations - an experiment which is becoming increasingly relevant as we unravel the natural variation in DNA. This variation may have important consequences for disease susceptibility and understanding how these small differences in DNA relate to physiological and disease processes is becoming an important frequently asked question. This project aims at combating these disadvantageous and unpredictable aspects of the technology by developing tools which enable large regions of genetic material (which thus represent real genes rather than artificial mini-genes) to be incorporated into specific sites within the mouse genome. The site of integration has been selected as being neutral; meaning that insertion of genetic material at this position is not associated with any undesirable consequences. Tools will be developed which enable large fragments of genetic information encoding for complete genes, to be manipulated and transferred into mouse embryonic stem cells at high efficiency. By taking advantage of an enzyme which normally allows a bacterial virus to integrate into its host's genome, large genomic fragments will be inserted in a specific site within the genome. The resulting stem cells can be used to generate strains of transgenic mice carrying these transgenes. A direct comparison of a mutation or variation in a sequence can be performed by generating identical transgenic mouse models which carry the two or more versions of the gene sequence understudy within the same position within the genome. By analysing the mice, we can ascertain the effects of the mutation or the variation with high confidence.

Technical abstract
Transgenic mouse models enable a gene's role in development, physiology and disease to be investigated and experimentally manipulated in vivo. Despite the widespread application of this technology, the process of generating a transgenic model remains inefficient with high variability in outcome. This unreliability is due, in part, to position effects resulting from the random integration of the experimental transgene and the frequent use of minigene constructs which lack all the cis-regulatory elements required for a physiological expression pattern. Subsequently, to apply the technology successfully, multiple mouse models must be generated, maintained and investigated for each transgene studied. Comparative studies unravelling the functional significant of genetic variation are therefore particularly challenging with current technology. This proposal aims at developing a new transgenic tool which unites the technological improvements of genomic Bacterial Artificial Chromosome-based constructs and site specific integration to overcome the above limitations. BAC-based constructs will be retrofitted with the PhiC31 integrase machinery required for site specific integration within a neutral genomic docking site. The Herpes Simplex Virus iBAC system will be adapted as a delivery system for the genomic BAC constructs, and used to infect mouse ES cells harbouring a PhiC31 docking site within the genome, increasing the fidelity and integrity of the inserted large cargo DNA. ES cells harbouring large construct insertions can then be used to generate lines of genetically modified mice. The site specific insertion of large genomic constructs will increase the reliability and physiological relevance of transgenic mouse models and allow comparative studies of genetic variation to be investigated in vivo. The new tools can be applied to address the potential bottleneck of functional analysis required to follow-up the data generated by Genome-Wide Association Studies.